Soil functional diversity and ecosystem services under regenerative grazing management in the UK

Unable to post summary here as despite using the character count and character check facility, it indicated "invalid characters". Proof reading and also saving in notepad did not identify any unusual characters.